Benchmark Scenario Planning in Primary Production: Creating Sustainable Change ( hub to spoke)

Across the world we face growing issues of food security and nutrition. Agri-science is one of the eight great technologies where the UK can link research strength to practical application to farming practices and the food industry.
This project focuses on improving outcomes in primary production, and hence food security, by using advanced technologies to facilitate efficiency benchmarking for both productivity and environmental performance.

The hypothesis we will investigate is that historic data patterns can be used to support farmers’ decision making, a positive impact on global food security in a sustainable way. High resolution data measurements will be evaluated in large scale and smallholder agriculture at locations in Zambia and the UK. Syngenta, AGCO, the University of Aberystwyth and the University of Southampton are working with other academic and international development organisations to deliver the project.